Telecommunications Interconnect Solution for High Frequency Waveguides

Verification of a compact waveguide interconnect flange for the telecommunications industry for use with connecting (RF) and microwave components as an alternative to the existing industry standard (IEEE) interface.